Archiving and (Re)imagining Caregiving as Peacebuilding in Third World Social Movements

The project documents practices of care in the social movements against interconnected frameworks of the
Citizenship Amendment Act, the National Registry of Indian Citizens, and the National Population Register
(henceforth referred to as the CAA-NRC-NPR) and the Farmers' Protests in India. The research examines how protesters teach, learn, and develop formal and informal modes of care in protest spaces. Methods consist of semi-structured interviews with protest participants, journalists, academic and legal experts in the study of protests and constitutional law, social and community activists who participated or aided in the protest movements or assisted protest participants, and artists largely from marginalized religious, ethnic, and gender communities across India. Participants will be recruited from local communities in protest sites across India, including locations where protests took place in the 2019-2021 period, such as Shaheen Bagh, Jama Masjid, and
Jantar Mantar in New Delhi, and urban neighborhoods in Chennai, Mumbai, Kolkata, and Hyderabad. Contingent on participants recruited both directly and through a combination of purposive and snowball sampling. I will conduct interviews both in-person at the aforementioned sites and virtually.